Engineering resistance to disease into pigs

This project addresses food security and environmental sustainability by increasing the efficiency and decreasing the carbon footprint of pork production. Specifically, we target the significant impact of influenza virus on one of the UK core livestock industries. Swine influenza ranks consistently among the top 3 economic diseases affecting breeding, nursery, and finishing herds. Second among viral diseases only to PRRS, influenza is the top zoonotic viral disease of swine. Using new technology we will produce GM pigs expressing decoy RNAs to prevent replication and propagation of virus. The aim is to mitigate if not eliminate mortality and morbidity due to influenza infections of pigs, while additionally protecting human health by reducing the zoonotic flu pandemic potential. The strategy is based on the recent validation of a novel RNA decoy approach in chickens. This project will produce a 'prototype' study and, if successful, further method refinement required to develop a commercial product.